Development of PIP into a Manufacturing Quality Solution through Machine Learning Integration

Overview: This project builds on a successful fellowship to date that advanced a novel mechanical testing technology for metals called Profilometry-based Indentation Plastometry (PIP). PIP offers a faster, more flexible, and cost-effective alternative to conventional tensile testing, providing stress-strain data from a single indentation using inverse finite element method (FEM) analysis.
The original project explored developing PIP to determine anisotropic stress-strain properties for additively manufactured (AM) materials. The project demonstrated that resolving anisotropic properties using PIP testing was likely intractable. However, progress in AM technology means that this is no longer the main barrier to the adoption of PIP. It is now evident that improving accuracy and uncertainty (and crucially addressing outliers, where the FEM model assumptions are violated) are the main barriers to adoption outside of R&D.
This renewal proposal shifts the focus of the research accordingly. The vision is to integrate machine learning (ML) into the PIP methodology by building a foundational model trained on FEM data and fine-tuning it using experimental data, to deliver the required performance for PIP to be used as a widespread manufacturing quality control solution. This will improve accuracy, address FEM model limitations, and enable deployment of the technology at scale in manufacturing. As part of the project, an automated prototype moving stage will be developed to generate the large experimental datasets required for ML training.
The project will therefore operate across the areas of materials science and metallurgy, machine learning, novel hardware development, and software development.
The key objectives of the project are:
- Develop a machine learning model trained on FEM solutions to improve the accuracy of the core PIP process.
- Build and validate a prototype automated moving stage system to support large-scale data acquisition for training of the ML models using experimental data.
- Address outlier materials (e.g. materials that undergo strain-induced phase transformation such as 304/316 stainless steel).
- Integrate these developments into PLX’s software and international standards for use in manufacturing quality control.
This project is important because accurate and scalable mechanical testing is crucial for both innovation and safety across many different sectors, including aerospace, medical, automotive, and energy. This project will enable real-time quality assurance to be deployed in manufacturing environments, reducing material waste, increasing confidence in the quality of products, and saving time and money.
Why will it succeed?
- The project has a strong foundation, with 12 of the 17 original project milestones achieved, including the establishment of an international standard through ASTM International.
- As PLX’s customer base has grown to almost 100 users across the globe, including NASA, Airbus, Renishaw and the National Physical Laboratory (NPL), this project will be able to benefit from their expertise and capabilities to guide development and help ensure success.
- The technical feasibility has been thoroughly scoped, including through prior collaborations and proof-of-concept studies in machine learning to de-risk the approach.
- The project is closely aligned with PLX’s commercial goals.